The University of Buckingham and Russell IPM Limited

To develop the iPEST smart-trap with embedded remote pest-recognition system for pheromone based insect monitoring traps, enabling rapid response decision to farmers facing invasive and resident pests.